TLS-Lung

Lung cancer is the most frequent cause of cancer-related death in the world. It is often discovered at a late stage and there are very few medical options to reduce the cancer burden.? In recent years, it has been shown that harnessing the body's immune response to fight cancer can induce patient remission. However, the benefits of current immunotherapeutic drugs are limited to a minority of cancer patients and there is currently intense research to improve the body's immune response to cancer. This will allow the development of new immunotherapies or identify new ways to boost the immune response to current drugs.

The certain types of white blood cells, including B and T cells, can infiltrate cancer tissue and attack tumours. The lymphocytes can co-exist independently amongst cancer cells, but their aggregation into tightly cohesive functional units, called Tertiary Lymphoid Structures (TLS), is now recognised as a critical factor in the overall immune response to cancer. Very little is known about the initiating factors and formation of TLS within cancer tissue.

This project will identify critical pathways in the formation of TLS within lung cancer tissue. We will study a small protein which is important for attracting T and B cells into TLS, called CXCL13.? Various clinical studies have shown that this is one of the two most essential predictors of whether cancer patients to respond to cancer immune drugs. The aim of the project is to identify how the production of CXCL13 is initiated within lung cancer and the cell types which secrete CXCL13.

This project has potential to lead to the development of treatment pathways involving the production of CXCL13 and the increase in the number of TLS within lung cancer tissue.? Strategies for enhancing TLS in lung cancer would improve patients' response to immune targeting drugs and therefore improve the survival of patients with lung cancer. This study will be carried out on fresh tissue from patients who have undergone lung cancer surgery, as well as archival tissue from formalin fixed paraffin embedded tissue (surplus to diagnostic purposes).? We will identify the cells that express CXCL13 in lung cancer TLS and will test how to switch on CXCL13 expression in these cells, to promote the immune response to tumours.